Family structures, women's empowerment and child health in Ghana

Child health is an important global and public health issue that is nested within sociocultural and economic contexts. Important is the family within which children belong to and how variation in family types imposes varying influence on child health and survival. In sub-Saharan Africa in general and Ghana in particular, cultural differences that follow lines of matrilinear and patrilinear patterns can reflect in family types and living arrangements and subsequently, child-care processes and child health outcomes. The current research focuses on the interrelationships linking various family types, child-care and child health outcomes in Ghana; further investigates the role of empowered women in such families; and whether being empowered is influential for their children's health or family dynamics has a potential of overpowering this empowerment influence. The evidence from this current research will contribute to the theoretical, conceptual and empirical context of families and child health. Using data from the Ghana Population and Housing Census, Demographic and Health Surveys, as well as the Navrongo Health and Demographic Surveillance System, the study adopts advanced quantitative methods comprising multilevel regression techniques, survival analysis and spatial analysis.

This research study is linked to one of the main priority areas of the Economic and Social Research Council - Innovation in health and social care. One of the focus areas of this priority area is to promote implementation research that engages a range of stakeholders in the uptake of innovative care in a complex and fragmented health and social care system. The contribution of families within this framework is key. While families can be important stakeholders, the dynamics associated with matrilinear and patrilinear patterns and child-care/health outcomes can be a guide toward designing appropriate child health interventions and identifying/incorporating key family-related social issues that if ignored, could serve as barriers in the implementation process, especially for developing countries such as Ghana. At the national level (for Ghana and other contexts with similar familial systems), findings from this study can be useful in enhancing child health interventions and educational programs to include family dynamics.

For this research and studentship, my personal skills priority has been centred on acquisition of quantitative skills. For my first year of the 1+3 route, I participated in the European Doctoral School of Demography (EDSD) and from this platform, I have received training on advanced quantitative methods and further gained computational knowledge and skills. More specifically, in proficiently using R for data analysis. The learning process continues, and more skills are required. I have put plans in place to enrol on courses at LSHTM that solves my additional quantitative needs. For instance, spatial analysis, which was not covered under the EDSD program. Additional courses on survival and Bayesian statistics will be taken in due course. All these will provide me with the quantitative skills needed not only to investigate my current research but also to position myself well for future career prospects.

Keywords: family, empowerment, child health.